University of Bath and Ashridge Engineering Limited

To develop and bring to market a revolutionary Smart Meter that measures and analyses flow rates and properties of constituent materials flowing in sewage or grey water discharge pipes of >250mm diameter. The meter will be low cost, not restrict the pipes and work for long periods maintenance free.